The AGN - galaxy connection: utilising the power of large sky surveys

"Supermassive black holes are now thought to lurk at the centres of most, if not all, galaxies but it is still unclear how these black holes form and what drives their subsequent growth over the history of the Universe. This project will focus on identifying growing black holes - seen as Active Galactic Nuclei (AGN; objects such as quasars and Seyferts) - and connecting the properties
of these AGN with the properties of the galaxies they lie in.

Will use the latest galaxy surveys, incorporating data from a wide range
of facilities such as the Sloan Digital Sky Survey (SDSS) and the upcoming
Legacy Survey of Space and Time (LSST) project to identify galaxies at
different cosmic epochs and in different evolutionary states. Will then use
multiwavelength datasets including X-ray survey data from ESA's XMM-Newton
observatory and NASA's SWIFT and Chandra satellites, together
with optical spectroscopy, infrared imaging and radio data, to identify AGN within these galaxies and determine their properties (such as their luminosities, black hole
accretion rates, and their level of obscuration). Will track how the levels
of AGN activity depend on the galaxy properties (such as mass, morphology
and star formation history) to provide new insights into the processes fuelling
and regulating black hole growth across the evolving galaxy population. "